Intergenerational gambling harms: A rapid evidence review of impacts and interventions for children and young people

This rapid evidence review will address the intergenerational transmission of gambling harms, focusing on how parental or household gambling affects children and young people, and on interventions designed to reduce or prevent these harms. Gambling harms are increasingly recognised as a public health issue that extend beyond the individual who gambles to families, communities, and society at large. Children are particularly vulnerable, with potential consequences including poorer mental health, behavioural difficulties, reduced educational attainment, family conflict, and financial insecurity. Understanding these impacts, and the mechanisms through which they arise, is critical for informing effective policy and practice responses. Evidence on how gambling harms are transmitted within families can help shape targeted prevention strategies, improve safeguarding and support services, and guide the design of interventions that reduce risks and build resilience among children and young people. Beyond children, a broader evidence base exists on “affected others” such as partners and families. Reviews have documented financial strain, relationship conflict, and psychological distress. This was also evidence in an evaluation of a gambling prevention campaign throughout Yorkshire, UK (work carried out by the research team; data not yet published). However, there are some key gaps in the current evidence base. Firstly, there is limited synthesis of protective factors and coping strategies that may buffer harm, and very little consolidated evidence on interventions designed to support affected others, such as family-based therapy, financial counselling, or peer support. In addition, existing reviews rarely explore subgroup differences, for example how gambling harms may be experienced differently across socioeconomic groups, cultural backgrounds, or by gender. Finally, evidence is also scarce on the long-term and intergenerational trajectories of harm. By this we mean the ways in which gambling-related harms are transmitted across generations, for example, how children of parents who gamble harmfully may experience ongoing disadvantage in education, health, or financial security, and whether these experiences increase their own risk of gambling or related harms in adulthood. Our review will therefore synthesise the available longitudinal and life-course studies to explore how gambling harms accumulate and persist over time. This review is directly relevant to UK policy priorities, including the government’s ambition to reduce gambling harms and protect children. It will provide an up-to-date, comprehensive evidence base to inform safeguarding, service provision, and regulatory decision-making.